Exploration of bi-directional VETT configuration

Venturi-Enhanced Turbine Technology (VETT) is being developed to produce cost effective hydrodynamic power from head (pressure) differences in fluvial flows that are too low (typically 1m – 3m) to economically power conventional hydropower turbine-generator equipment. This technical feasibility study will build on previous research programmes for one-directional VETTs that have proven its environmental and engineering performance and will assess how VETT’s basic design principles can be used to develop a bi-directional design for tidal applications. The design identification will be supported by using Computational Fluid Dynamic (CFD) modelling to understand the highly complex hydrodynamic behaviour that occurs through the device in tidal environments. This project will form the design basis for a bi-directional VETT on which future experimental work can be based. This project will address the energy ‘trilemma’ by facilitating the development of VETT for wider hydropower applications which will in turn help bring economic sustainable hydropower to the UK tidal energy market.